Process Optimisation & Production Readiness for Next Generation Solar PV Manufacturing (POP-PV)

As of March 2025, the European Union introduced legislation mandating the installation of solar photovoltaic (PV) systems on various categories of buildings, including industrial structures, across its member states. The directive outlines a phased implementation timeline which states new commercial and public buildings with roof area \>250 m2 must have solar installations by December 31, 2026\. Silicon solar panels on flexible substrates weigh c. 7kg/m2\. Even for the minimum roof area of 250 kg, this equates to an additional weight of 1.75 tons. However, the average amazon warehouse has a roof area of 74,000 m2\. Installing silicon panels would add an additional load on the building of 500 tons, which is unacceptable for warehouse owners and operators, making silicon unviable for these applications.

An ultra-light weight solar panel is needed to address this 12.3Bn m2 market that is currently under-exploited. POWERROLL's novel perovskite architecture offers a credible route to reduce weight, if this can be realized commercially, as its micro-grooved structure removes the need for transparent conducting oxide layer used in traditional solar panels and can be manufactured using roll-to-roll processing for mass manufacture.

UK SME, PowerRoll (PRL), are developing a unique, highly innovative, ultra-lightweight (~1kg/m2), low-cost (£0.17/W at scale) and scalable PV solution, Power Roll Solar Film (PRSF). Disruptively low prices possible thanks to PRSF's proprietary microgroove cell architecture that allows for the use of low-cost materials, standard roll-to-roll manufacturing processes and the removal of expensive components required in conventional PV.

The POP-PV project brings together PRL, 3DAG, Dyenamo AB and the University of Sheffield with the following objectives:

\*Manufacture of micro-grooved perovskite solar cells with increasing throughput and scaling the solar cell unit size.

\*Microgroove designs to enhance print stability, consistency and uniformity.

\*Identify, tailor and scale production of optimal Perovskite interface materials for use in PPRL's unique structure to minimise recombinative losses in Perovskite layer, improve energy level matching and enhance charge transport layer performance.

\*Demonstrate modules incorporating project outputs (microgroove architectures and materials) with maximised PCE in standard test conditions and requisite stability.